Rapid mixing for compact group extensions

This proposal falls within the area of Mathematical Analysis and is in the area of Dynamical Systems and Ergodic Theory.
The aim of this proposal is to complete work on statistical properties of partially hyperbolic systems that the PL and his students have carried out over the past three years. In particular, this would make a significant contribution to the development of the area.
The most tractable setting is that of compact group extensions of hyperbolic flows. The most important class of examples are frame flows, which are geometric examples of SO(d)-extensions of geodesic flows on negatively curved manifolds. The natural class of examples are based on Gibbs measures for the geodesic flow and Haar measure on the group. In the 1980s-2000s it was shown that providing the manifold has sectional curvatures close to constant then the frame flow (by Brin, Gromov, Karcher, Burns and the Project Lead:Pollicott). In the last few years, new progress was made recently by Leflueurve (for which he recently won the annual junior Brin prize).
The situation for the speed of mixing for frame flows has been poorly understood. In the case of constant curvature metrics and the Haar measures it was shown many years ago using representation theory that the correlation functions tends to zero exponentially fast.
There have been several attempts in recent years to extend the result of variable curvature. However, there are often technical complications in generalizing the Dolgopyat method to frame flows. (This stems from the use of Markov Poincare sections to the flow. Certain cancellation arguments require the sections to have the [almost] John Property which is not clearly established). Moreover, as in the case of hyperbolic flows the study of other Gibbs measures can only be broached when showing superpolynomial mixing.
Estimates on the speed of mixing are important because they give quantifiable estimates on the long term behaviour of systems. Although the present setting represents a specialized class of examples they give insight into problems with more general applications.
This research will be of interest to mathematicians in the areas of Dynamical Systems and smooth Ergodic Theory, particularly where there are applications to statistical properties (including central limit theorems, invariance principles large deviations, etc.). More generally, there will be interest from Riemannian geometers via the application to frame flows and negatively curved manifolds. The results will also be useful for people interested in the topology and geometry of manifolds (where, as an example, the speed of mixing for frame flows have found applications in immersing almost geodesic surfaces into closed hyperbolic three manifolds).
More broadly, many of the ideas on hyperbolic and partially hyperbolic systems originated in statistical physics and the study of lattice gasses. A deeper understand of the mixing rates for Gibbs measures would have the prospect of giving back insight into some problems in physics.
Furthermore, some of the underpinning ideas in the mathematical analysis (such as the Laplace transform and its poles or resonances) could have applications in the fields of Stochastic Differential Equations or parameter dependence in climate models.